Making cells into factories: Designing new metalloenzyme radical catalysts for in vivo synthesis monitored by whole cell EPR spectroscopy

This project is highly interdisciplinary involving three early career academics as the PI and Co-Is. It's ambitious aims are to convert novel chemocatalytic reactivity into an enzymatic process (via Co-centred hemeproteins) and then to overexpress these proteins in a cellular environment and monitor the reaction progress by in-situ EPR. Success will lead to powerful new synthetic biology approaches to a key class of fine chemicals of value across a range of industrial applications. The project will also train the student in a range of cutting edge synthetic and analytical biological skills, highly desirable for onwards employment in the industrial biotechnology sector.